Mental Health AI-based solution

The focus of this project is to create a new AI-based product which will harnesses the skills within the creative industries and the specialist knowledge within Ripple&Co, to capitalise and build on the evidence that peer support is an effective solution for early intervention of workplace mental ill health.

This project supports the creative industries by:

* offering help for those experiencing mental ill health working in the creative industries. This is crucial given not only the higher prevalence of neurodiversity (50% over representation according to the British Interactive Marketing Association) which is linked to extensive evidence of greater rates of depression and anxiety co-occurring with autism, dyspraxia, and ADHD (Tannock 2009) but also the likelihood that mental ill health within the creative industries is three times that of the general population (Ulster University 2018).
* providing further evidence of the efficacy of AI in healthcare and its ability to reduce the burden on already overstretched healthcare services, and
* partnering with a design innovation agency from the creative industries to translate Ripple&Co's (T&ER Developments Ltd) specialist knowledge and skills in workplace mental health into a AI-based solution